ENEMY ADDICTION: Outsider Threats, Security Frames, and Target Audiences in Contemporary US Security Policy

Perceptions of insecurity are a key source of violent conflict and international instability. This project investigates the US preoccupation with security threats after the Cold War ended, and how the discursive redefinition of the post-Cold War landscape in terms of danger and uncertainty has locked the US into perpetuating expensive security practices - even in times of severe economic crisis. It is centred on two important and interrelated puzzling issues in international security today:

1. Following the end of the Cold War, the US moved swiftly to redefine the new security environment in terms of threats. What made this possible?
2. State and non-state actors at the margins of international society can be portrayed as major threats to international peace - without posing a significant military challenge to those who 'frame' them as enemies. How is this possible?

Exploring America's enemy addiction in the post-Cold War era, this project seeks to unlock these puzzles through investigating in a systematic, empirically and methodologically rigorous fashion what role policy language plays in fostering the emergence, promotion, and public acceptance of specific threat scenarios and security policy agendas.

How does security language lead to security practices? Past scholarship that aimed at showing the importance of security discourse for everyday security politics has struggled to make this relevant beyond a narrow academic audience. This project develops a novel multidisciplinary mixed-methods research design that moves discourse analysis beyond a concern with semantic language-centrism to link security discourse to policy formulation, political strategy, and security policy consequences. On the one hand this serves to foster the development of the discipline through illustrating how a multidisciplinary discourse analysis that generates original datasets and offers a high degree of empirical detail can be utilized to develop a more benign scientific realism. On the other hand, this serves to demonstrate to the policy community, journalists, academic audiences, and the wider public the importance of how political agents speak.

In addition to its immediate contribution to understanding policy language as a key endogenous source of security practices, the project will also enable a deeper and empirically reinforced understanding of timely and important questions in international security, such as:
- To what extent is security policy a reaction to 'objective' changes in the international structure?
- How can 'narrating' specific events in the international arena foster the construction of external security threats?
- Does policy language matter in marginalizing political resistance?
- Can 'speaking' international security differently change security policy practices?

The project builds upon my previous research, which showed that security policy language aids political agents to advance specific policy agendas by fostering consensus- and coalition-building processes. Using US post-Cold War security policy as an empirical focal point, this project integrates three analytical stages of discourse - characteristics, scope conditions, and effects - to show how security discourses are operationalized by (and for) different policy audiences, and what practical implications this has. By increasing knowledge of how, when, and why the rhetorical choices political agents make successfully shape security policy agendas, this project can help to unlock the puzzle of 'enemy addiction' to foster policy alternatives.

Potential impact
The project seeks to reframe the way in which policy language in international security is studied and understood in order to raise awareness of the importance of 'speaking' (inter)national security for security policy decisions, such as on the level of military expenditures, strategic planning decisions, and the use of force. The following target audiences are expected to benefit from this:

(1) IS/IR Scholars: The project contributes to scholarship that challenges the mainstream understanding of security policy as unlike other areas of public policymaking, and as largely insulated from societal pressures and parochial interests. In particular through its in-depth empirical investigation of the role of policy language in security policy processes and practices, it will benefit scholars within traditional and critical IR/IS fields engaged in exposing the everyday complexity of security policy. Impact will be achieved through high-profile publications and vigorous knowledge-exchange activities in the international academic community. Timescale: Years 1-3

(2) Wider Academic Community: Through its multidisciplinary mixed-method research design to analysis discourse, the project benefits scholarship that seeks to both move discourse analysis beyond language-centrism and disintegrate existing methodological and disciplinary 'divides' in the social sciences in favour of problem-driven research. Project-impact will be achieved through fostering interdisciplinary knowledge-exchange activities at the University of Warwick, the UK, and beyond. Timescale: Years 1-3. Long-term impact will be achieved through enhancing my methodological skill set aimed at establishing my reputation as a facilitator of interdisciplinary research in IS as a pathway to increase the stakeholder relevance of social research. Timescale: Years 3+

(3) Policy Practitioners and Advisors: Security policy decisions have significant social and financial implications, and depictions of enmity lie at their core. Gaining knowledge of their agenda-setting and consensus-building effects to foster 'enemy addiction' is an important tool for political agents seeking to raise public awareness of the politics of threat construction, for example in debates over limiting the scope of security policy to open up new pathways for policy alternatives. The project will also benefit those engaged in collecting public opinion survey data and aim at limiting framing effects contained in security policy question. Impact will be achieved through yearly policy briefs, the knowledge-transfer activities of the project's Speaking International Security network, and creating knowledge transfer partnerships with US think tanks. I will undergo training in media relations to maximize the effectiveness of communicating project aims and results to end-users. Timescale: Years 1-3+

(4) Journalists: Language is an integral part of conveying information through news media. This project seeks to engage journalists in understanding the importance how both their own and the rhetorical strategies of policy practitioners matter and how they may benefit from social sciences research into the (im)possibility of neutral communication. Impact will be achieved through knowledge-exchange and professional training provided for journalists at the Reuters Institute and the National Union of Journalists. Timescale: Years 2-3+

(5) Wider public: Given the enormous societal implications of security policy decisions, the project aims to maximise its outreach to contribute to expanding participation in the study and practice of security policy for the benefit of a wider range of stakeholders, including secondary school students, women, and the wider public. Impact will be achieved through events held at the University of Warwick, bringing IS to the classroom, active participation in existing widening participation networks, public lectures and utilizing web-centric dissemination channels. Timescale: Years 1-3+